Manchester Metropolitan University and Bobst Manchester Limited

To develop a new and novel vacuum based plasma assisted technology to provide additional functional benefits to existing process technologies for incorporation into its vacuum roll coater portfolio.